NEonatal CarE Diagnostics Sampling device - Probe Scientific

The vast majority of diagnostic tests are conducted on blood samples withdrawn from the
patient. In newborns particularly preterm babies, blood is not freely available and so vital
diagnostic checks are compromised. Whilst non-invasive technologies are becoming
available to measure blood gases nothing exists to non-invasively measure blood electrolytes
(Na, K, Ca, etc.), glucose, lactate, ammonia, amino acids, drugs and their metabolites, all of
which can be critical to understanding the newborns’ condition.
Probe Scientific has developed a minimally invasive platform technology that enables the
monitoring of blood electrolytes (Na, K, Ca, etc.), glucose, lactate, ammonia, amino acids,
drugs and their metabolites, WITHOUT blood withdraw. The company has already
demonstrated the suitability of its MicroEye device when in combination with online systems
for continuous, automated and online real-time monitoring without blood loss in adults. This
project will enable Probe to develop its NanoEye® device as a prototype suitable for use in
neonates, infants and children.
Resubmission